Mixed cation hybrid batteries

This project will look to develop methods and techniques to study mixed ion battery systems. We will develop three electrode cells to establish the thermodynamics and the kinetic changes in a battery during cycling with different electrolytes. The aim is a sustainable, long life battery in which the energy, voltage and power can be tuned through the cation ratios. SEM, XRD, electrochemical methods will be used to study the batteries.